Anti-Counterfeiting 3D Printed Products - Machine-based authentication samrtphone app

3D printed products can be printed easily as more consumer 3D printers become affordable and easily accessible. Anti-counterfeiting measures in traditional manufacturing environment do not apply well in a distributed 3D printed environment. This project investigates the use of intelligent machine learning on a smartphone device for unique marking analysis, aiming to allow machines instead of people to make complex decisions about the provenance verification of licensed 3D printed products. This low-cost system will be developed for mobile platforms, enabling purchasers of high valued 3d printed products to validate genuine products. Key challenges ahead are, the feature vector scanning algorithm, the machine learning algorithm, impact of 3D printing materials and geometries, and performance of software. A demonstrator system will be built showing operation in a range of covert & overt marking and 3D printed materials and geometry scenarios.